Solar & Heat assisted Passive Heat Recovery Ventilation with and Moisture Extraction (SHAP HRV) for existing and new buildings

As new buildings are built to higher energy standards and become airtight, natural means of
ventilation disappear. To overcome this, Mechanical Ventilation is used. Without Heat
Recovery, this leads to up to 5,000 kWh of heat loss from a typical home per year. In order to
‘reclaim’ this energy, Heat Recovery is added, with some models claiming 90% efficiency.
With two fans running, 24h a day, the system uses up to 900kWh of electricity per year (three
times more than a new fridge). In cases where gas heating is used Mechanical Heat Recovery
Ventilation provides very little or no net CO2 saving.
Besides the energy use, mechanical systems have high installation costs due to their
complexity, require a number of trades to install and maintain, and suffer from component
failures adding to the running costs which already average £100 per year. Mechanical systems
also depend on a number of electronic and mechanical components contributing to lack of
reliability, resource depletion and electronic waste.
Starting off with our innovative and retrofit specific Passive Heat Recovery Ventilation Unit
(initially developed with the help of TSB funded feasibility study and utilising passive stack
effect and wind assistance), we have designed a reliable ventilation system for wet rooms
which incorporates a number of inventions around passive extraction boost, extraction period
extension, moisture withdrawal and simplified installation.
The proposed system (SHAP HRV) both overcomes a number of challenges of wet room
installations (such as lack of chimneys and dependable air extraction rates) and makes the
product applicable to warmer climates, greatly increasing its export potential. The
development of this technology will also allow us to provide a Green Deal ready full house
system (using already developed PHRVUs for habitable rooms and SHAP HRVs for wet
rooms), a proposition proffered by both BRE and LABC.